Specifying Practices Enabled by Cycling In FIfteen-minute Cities (SPECIFIC)

The 15-minute city (15MC) concept has huge potential in accelerating urban mobility transformations towards environmental sustainability, public health and social inclusion, especially if cities are organised around cycling as the default transport mode for non-walkable distances. Significant challenges remain, however, not least because most Europeans live in lower-density, car-oriented areas away from urban centres where fulfilling all daily needs on foot or by bike is difficult and implementing the 15MC concept can increase socio-spatial inequalities. The proposed project aims to combine social practice theory, thinking on social inequalities and justice and transdisciplinary action research to co-create a tool for tailoring the 15MC concept to the particular conditions, constraints and opportunities associated with low-density settings in small and medium-sized cities in Europe. Strategic learning about upscaling and accelerating transformations towards just cycling-based urban development in low-density settings will be cultivated through transition experiments focused on cycling in five cities - Bellinzona, Bristol, Graz, Maastricht, and Poznan - and the creation of a transnational meta-lab where lessons from individual cities will be generalised. The SPECIFIC tool will help practitioners across Europe to reimagine and repurpose low-density, peripheral settings into areas where cycling prevails and allows people of different backgrounds to fulfil their daily needs.